Chemical glycobiology

Technical abstract
The Field group is diverse in its activities, which range from organic synthesis to mechanistic enzymology and chemical biology. The common theme that runs throughout is carbohydrates. Current research themes include: the development of novel chemical and enzymatic approaches for the preparation of sugar nucleotides, oligosaccharides and glycosylated natural products; structural and mechanistic studies on enzymes involved in bacterial lipopolysaccharide, plant cell wall, plant and microbial and secondary metabolite biosynthesis; carbohydrate-coated surfaces (carbohydrate microarrays, glyco-nanoparticles and glyco-quantum dots) for identifying and quantifying protein-carbohydrate and pathogen-carbohydrate interactions; chemical genomics and chemical proteomics tools for plant cell and developmental biology with a particular emphasis on glycobiology (starch and plant cell metabolism, glycosylated secondary metabolites).